Purchase of Wire-bonder for support of STFC programme at LSDC

This bid is for £65k to support the purchase of a wire bonder for the LSDC. This matches the funding offered by The University of Liverpool who have recognised the importance of this equipment to the successful delivery of both the ALICE and ATLAS upgrade programmes.

Potential impact
See the PP CG 2012 and the NP CG submission 2015